Integrating data and simulation towards a mobility services decision support system

Integrating data and simulation towards a mobility services decision support system - further details to be provided